My Posture AR Avatar - Seeing is Believing

In order to create experiences that are sufficiently entertaining, engaging and convincing so as to achieve empowerment and behaviour change in patients, rather than people leaning on an NHS in crisis, the private sector is going to have to get seriously creative.

The Live Experience that we seek to deliver to a distributed audience, is a Virtual Reality skeleton, used with patients in a back pain clinic in London for years. However, VR equipment is not scalable given the volume of back pain sufferers and urgent need.

In the research funded by this grant, our Creative Department will create several different self-driven AR prototype experiences for testing for use at home because 92% UK adults now own a smartphone (Statistica).

We want to discover the creative route to optimal engagement when an Avatar mapped to their individual postural alignment is explored. We want to understand how to best replicate the moment of awareness that our VR users reach when they understand the link between body, posture and movement.

Before we can even think about applications like Healthcare, we need to dive deep into people's emotional responses to AR Avatars that mirror their body measurements and show and teach them things in new ways.

The Creative Team will build Avatars of different styles, with reference to existing research on computer game Avatars. The Avatars will match the user's postural alignment. These are not AR overlays, each one is bespoke, making it completely innovative.

The Research Team will conduct in-depth qualitative interviews to understand user engagement, emotional experience and motivations during the experience and behaviours afterwards.

Then we will vary creative elements in the audio, as well as visuals, to better understand preferences, motivations, engagement and behaviour.

The audio will ask them to move the Avatar to where they sleep, sit, stand and work to explain common causal links with postural issues and solutions. Later versions will then prescribe them suitable exercises.

How will we use this R&D grant?

**Discover:** We will rapidly prototype visually distinctive AR Avatars mapped to a user's posture and conduct in-depth user interviews.

**Define:** We will review findings and brainstorm changes to address the problem space.

**Develop:** We will create audio narratives for further user interviews.

**Deliver:** We will produce a specification for future product development validated by users.

This matches Cross Sector Immersive Products, as it could be adopted for use in Healthcare.